Learning (from) lattice field theory

Currently, machine learning approaches to analyse large data sets are being developed in the context of lattice field theory. Conversely, lattice field theory methods may provide new insights into the development of machine learning algorithms (implementation of local symmetries, using QFT-based analysis). In this project, we will explore these topics, with the goal of arriving at results for QCD.